Discovering Anti-Viral Treatments for COVID-19 Infections

COVID-19, caused by a novel coronavirus, has presented mankind with unprecedented challenges. In order to tackle this ongoing crisis, we require solutions which both **prevent** and **treat** infections.

We propose a high-throughput screen to discover compounds which exhibit antiviral properties against SARS-CoV-2, the novel coronavirus behind the current pandemic. Our library of over 100 natural-product producing organisms have already been shown as powerhouses of anti-infective production, and our proposal puts these compounds against SARS-CoV-2 in order to identify promising treatments.

--ADDITIONAL INFORMATION--

We will also undertake business development activities, taking our library of compounds to potential pharmaceutical partners for evaluation. In addition we will also evaluate our compounds against other targets beyond COVID-19 to fully exploit the materials we have produced.